Interrogating the nature of foodscapes and alternative food economies/economic spaces through community kitchens.

The project speaks directly to key themes within the Wellbeing, Health, and
Communities pathway. The focus of the project is specifically to interrogate
how alternative food spaces intersect with their foodscapes to tackle
long-term food insecurity. It is well documented that there are recursive
relationships between food security and mental and physical health as
demonstrated by the research of the primary supervisor. The ability to
achieve food security relies upon the consistent ability to afford and access
food, to have it available in the place where one lives, and to be able to
utilise it effectively for nutritional health. The ways that foodscapes are
configured can contribute to or reduce the vulnerability to food insecurity
and the impacts on health and wellbeing faced by those who are food
insecure. Through its attention to ways in which communities facing
economic hardship and social isolation can interact with food healthily
outside of traditional economic means, this project directly addresses the
pathway interests in health and wellbeing in communities experiencing
socio-economic inequalities.